ADvanced multi-Energy management and oPTimisation time shifting platform (ADEPT)

This project will create an innovative time-shifting process for advanced power management and optimisation of distributed energy resources. Specifically it will focus on Time-Shifting Grid Power – importing cheap and efficient electricity during low-demand periods and storing the power to support peak-demand periods; Offsetting TRIAD Costs - incorporating prediction tools to respond accordingly to Triad periods, which are not known in advance; Managing Micro-grid Systems - integrating Distributed Energy Resources to intelligently manage a Micro-grid system and supply residential developments with a combination of renewable, stored and grid power, resulting in lower electricity costs for the residents. State-of-the-art power management units for Micro-grids combine monitoring, generation/load forecast, load shedding, etc. to optimise the energy efficiency. The business model and commercial partnerships is in place to exploit the results. Infinite Renewables Ltd are currently engaged in 26 energy park projects, and have links to over 2,000 new and existing energy projects in the UK, as well housing association projects for IR to target after successful demonstration.